Flow of female engineering talent in the UK

This application is to develop a working model that analyses the flow of female engineering talent in the UK. Success in this competition will enable us to build and scale an additional module to Stratigens, that will not only help businesses better attract, recruit and retain female engineering talent, but will also inform government and skills council on the size of the skills gap, how this will change and the ability to model options to address the gap to increase female representation in engineering roles in the UK.

This application will also allow the project lead, Alison Ettridge, to further develop her skills to scale the business and Stratigens proposition by 150% by the end of Q1 2022\.

This application will help to bridge the gap between big data that is already available through the Stratigens platform, industry and government by connecting an Innovate UK scale up business with government bodies, networks, skills councils and industry leaders to the benefit of all parties and to meet the common goal of increasing gender diversity in STEM so the UK can benefit by XYZ